Native Security Support for Virtualised Networked Infrastructures

This PhD project will look into the areas of network anomaly and attack detection, and the types of algorithms used to detect and remediate their effects. It will subsequently consider how such algorithms can be implemented in a distributed manner over networked infrastructures that are assumed to support virtualisation of their components, such as, e.g., Cloud Data Centres.
The project explores recent technologies such as Software-Defined Networking (SDN) and Network Function Virtualisation (NFV) for securing the infrastructure in a flexible and extensible way. This is in order to overcome the current limitation of a limited set of security functions being deployed over long time-scales and over static configurations, which results in not being able to defend against unknown attacks, nor to be able to offer custom levels of security.
Results from this project will be of benefit to major network and service providers who will be able to secure their infrastructures from evolving attack vectors in short timescales.
The project is related to the ICT Networks and Distributed Systems EPSRC research area, and is aligned with the Digital Economy and Global Uncertainties themes.